Smart Oil Project

Consumers suffer from very limited information on competing supplier prices and volume discounts, and have almost no buying power resulting in most taking ‘spot prices’ with significant premiums. We will address this by aggregating demand and auctioning bulk orders to generate savings, and clustering orders to reduce delivery costs. This will be achieved by creating and linking ‘oil clubs’ at village level, and providing a technical platform including low cost heating oil monitors, prediction and routing algorithms, and auction software.